Design of fully-integrated high-efficiency ZE temperature controlled Van (Cit-E-Van)

Toward the Net Zero target, this collaborative project led by CoolVan and other partners, GAH and WMG - University of Warwick, aims to develop a scalable solution for energy efficient Electric Refrigerated Vehicles by using digital toolset to design, analyse and optimise an innovative electric Transport Refrigeration Unit and to retrofit electric propulsion systems with advanced thermal-energy management features. This will significantly benefit the UK's refrigerated transport industry for temperature-controlled food, pharma and other products distribution, in terms of zero emissions, reduced noise pollution, high energy efficiency and reliability.

To assess the feasibility of the proposed technology, a physical refrigerated electric van will be built as a demonstrator for the target application for back-to-base convenience store supplies and home delivery services.